Protection of Future Renewable Energy Systems and their Connected Power Networks

Power and energy systems worldwide are undergoing unprecedented transformations with massive integration of Renewable Power Generation (RPG) to meet global decarbonisation targets. Protection systems play a vital role in isolating electrical faults and fault characteristics are highly dependent on the control strategy of converters. This research aims to develop novel protection and converter control solutions to address the critical challenges in reliably detecting and isolating electrical faults in Renewable Energy Systems (RES) and their connected power networks.
Among various converter control technologies, Grid-Forming (GFM) control stands out as it is able to provide essential grid functionalities, e.g. voltage and frequency support, black start capabilities, etc. However, GFM converters exhibit different dynamic behaviors and fault characteristics compared to traditional synchronous generators and currently dominant Grid-Following (GFL) converters. These differences pose significant challenges to the existing protection systems. This project will address this technical gap by developing effective control strategies of GFM RPG systems, along with the associated protection solutions, thus ensuring the system security and reliability under various operating and fault conditions.
The research methodology are as follows:
Literature Review: Conduct an extensive review to understand the current challenges and developments in GFM technology and protection systems for RPG and the connecting power grids.
Modeling and Simulation: Develop models of GFM converters and simulate extensive fault scenarios to assess existing protection and control performances.
Algorithm Development: Develop algorithms for advanced protection and control strategies based on the insights gained from modeling and simulations.
Experimental Validation: Conduct extensive tests of the developed algorithms using a realistic hardware-in-the-loop setup to validate the effectiveness.